University of Salford and Farrat Isolevel Limited

To develop, implement and validate a cutting edge methodology to predict the vibro-acoustic response of buildings that incorporate vibration control.